QMUL IRIS Operations

The STFC IRIS Consortium supports scientific computing across the whole STFC portfolio, including science programmes and facilities. A key service within IRIS is the DIRAC workload management system. This programme of work will provide training and operations support that will expand the team as well as evaluating the potential for supporting more complex workflows. This will feed into IRIS strategic planning and provide for increased capacity and resilience of the existing service.